Autonomous Subsea Target Tracking

Eagle Ray Robotics is developing a novel underwater tracking module designed to transform how we monitor, protect, and operate in marine environments. This new capability enables autonomous underwater vehicles (AUVs) to detect, pursue, and continuously follow dynamic subsea targets---such as intruding divers, unmanned underwater vehicles (UUVs), or tagged marine species---without requiring human intervention.

This project focuses on building and validating this tracking module as a plug-in to Eagle Ray's existing TRL 7 underwater drone, the ORB(tm) platform. It will serve as the first operational module within _Constellation OS_, a broader distributed autonomy platform being developed to coordinate fleets of underwater robots for intelligent multi-agent missions. The system is designed with dual-use applications in mind, supporting both defence and commercial sectors such as offshore energy, port security, marine research, and environmental protection.

The tracking module will incorporate embedded artificial intelligence, encrypted peer-to-peer communication, and real-time trajectory prediction based on sonar and acoustic data. Unlike traditional sonar systems that can detect objects but struggle to track them in real time---especially in complex environments---this module will allow underwater drones to actively pursue and monitor targets, even in areas with poor visibility or complex terrain.

It is supported by strong ecosystem partners, including the Defence BattleLab (Dorset Innovation Park), Maritime UK SW, and engagement with commercial stakeholders such as Shell PLC and BAE Systems.

Key project outputs will include a TRL 5 prototype, over 50 structured simulation trials, and groundwork for future live demonstrations. The tracking module will generate new intellectual property in distributed acoustic sensing and predictive target coordination. These outputs will directly contribute to the UK's sovereign capability in marine autonomy, while also supporting green innovation by replacing diesel-powered patrol vessels with low-emission electric drones.

This innovation represents a foundational step toward scalable, intelligent underwater networks that can support national security, critical infrastructure protection, and ocean sustainability---sectors of growing importance within the UK's maritime and defence strategies.